The GFA Intelligence Exchange

The GFA Intelligence Exchange uses artificial intelligence technology, to help financial lenders come together and trade anonymised and unique insight on individual businesses seeking finance, within one single marketplace.

By disrupting the traditional silo and competitive lending model, they enable lenders to operate more efficiently and with more flexibility. This enables firms to not only reduce their own financial risk and operational cost but also increases the opportunity for good performing SMEs to access the finance they need to grow.

They provide a truly innovative and ground-breaking product that is scalable and will add sustainable value to both UK and international markets.

To extend their impact, their cloud-based model and technology enable them to aggregate unique intelligence, within an independent and accessible destination. By continually building up unique insight in this manner, this enables the GFA Intelligence Exchange to provide deeper intelligence and added value across other financial services sectors such as Wealth and Asset Management, as well as scale into non-financial sectors too, including public bodies, government agencies, and with international partners in global markets.

This is an added advantage for partnership and collaboration, and to support the integration of their innovation into a wider ecosystem, and further enhances their ability and sustainability, in tackling the on-going global impact of COVID-19.